University of Reading and ActiveOps plc KTP 23_24 R6

To create a knowledge-backed, data-driven Virtual Assistant (VA) for operational decision makers. The Virtual Assistant will provide additional decision intelligence to the existing product.